Development of MRI fluoroscopy to replace X-ray fluoroscopy in paediatric imaging.

In early life, children can develop serious life threatening problems with their internal organs. These include the inappropriate passage of urine from the bladder back up to the kidneys, which can damange the kidneys, and abnormal twisting of the gut which may need urgent surgery. These problems are usually diagnosed using X-rays, but these carry a radiation risk, particularly to children. Non-X-ray alternatives would be preferable in children, particularly as many investigated are normal.

Magnetic resonance imaging (MRI) is a safer technique, and may now be accurate enough to diagnose these diseases in small children without the need for X-rays or sedation. However, small children in are a special population that present additional challenges in an MRI environment, such as communication, cooperation, physical size, access and parent/carer contact.

This project aims to refine a new MRI method for children which has been pioneered in Cambridge, and test how well it works. When children come for an X-ray test, we propose to also perform this new MRI test, to see whether (a) the MRI test is acceptable, and (b) whether the MRI test is just as accurate.

Technical abstract
Aims & objectives
To develop rapid MRI techniques which will replace X-ray fluoroscopy methodology for diagnostic imaging in children.

Design
Currently, children with suspected urinary tract abnormalities (e.g. vesico-ureteric reflux, VUR, or posterior urethral valves) or gastrointestinal abnormalities (e.g. gut malrotation) undergo repeated X-ray testing, known as X-ray fluoroscopy.

This project has two parts:
1. We aim to optimise the MRI environment for small children, including patient handling, communication, nursing and parental support requirements, and refinement of MR protocols, with direct parent feedback.

2. We will then conduct a diagnostic performance trial: a non-randomised feasability trial comparing the established X-ray investigation with the optimized MR investigation in children with suspected urinary tract and gut abnormalities, to ensure that MRI is as good, if not better than, X-ray testing.

Methodology
All children will undergo conventional X-ray fluoroscopy testing as per ‘gold standard‘ clinical protocols. Children will then undergo a second identical test using MRI fluoroscopy. This is a new form of MRI imaging, which intends to allow an unsedated child to be rapidly imaged in an MRI system, without using X-rays.

Scientific opportunities
This research allows for the development of new imaging methods, particularly those not using X-rays, in a radiation-sensitive population. Given that 80-90% of children imaged in this way turn out not to have an abnormality, the use of X-ray testing is becoming unacceptable but there are currently no alternatives. Rapid fluoroscopy-like MRI techniques have been pioneered in Cambridge, primarily for use in adults, and these techniques would now be ideally suited to be adapted for children, in order to avoiding the use of ionising radiation in this age group.

Medical opportunities
The long term aim is for MR fluoroscopy to become best practice for the investigation of urinary tract and gut abnormalities in small children. This will then promote the widespread NHS adoption of these techniques for service delivery. The improvements in patient health and well-being from this work will be the improved diagnostic capability of MRI, as well as the reduction in individual and population ionizing radiation exposure and the sequelae of that exposure. This will encourage the use of MRI in other areas where X-ray radiation is still used. MRI also allows for the simultaneous imaging of the whole abdomen rather than the precise area of interest (as in X-ray fluoroscopy); as such, MRI may yield additional diagnoses which are currently unavailable.